Centre for the Evaluation of Complexity Across the Nexus (Legacy funding scheme)

Since 2016, CECAN has established a reputation and 'brand' in the public sector and is the focal point for a wide network interested in the application of complexity and systems thinking in government. The overall aim of this proposal for Legacy funding is to maintain and enhance these, while continuing to provide resources for those wanting to learn more about or develop methods for the evaluation of complexity in public policy.

Our plans therefore encompass knowledge dissemination and exchange activities; user engagement; support for PGRs and ECR training; social media and web outreach; and support of activities that will promote and support related research.

The continuation of CECAN will have significant support from the host institution, the University of Surrey, with ESRC's contribution matched from the University's own funds. In addition the University will provide 20% of the Director's time at no cost to the ESRC, and will not charge indirect or estate costs.

The University of Surrey will also set aside a budget from its core funding to appoint a Deputy Director of CECAN at an appropriate level. The person appointed, who would become a tenured member of the faculty, would be in line to take over the Directorship if the current Director, Prof. Gilbert, were to step down during the period of Legacy funding.